The University of Leeds and Aeroservices Limited KTP 21_22 R2

To create, develop and commercialise an innovative, best-in-class aviation fuel testing kit using leading-edge biosensor technologies. The new kit will provide microbiological resolution to species level and be deployable in-field.